Electron Compton scattering and cathodoluminescence of 2D materials

Electron compton scattering is a technique that tells us how atoms come together to form a solid material. For the technique to work the solid has to be extremely thin. In this project electron Compton scattering will be applied to so-called 2D materials, which consist of a single layer of atoms. An example is graphene, which is extracted from graphite (the material used in pencils). Apart from Compton scattering we will also use another technique, cathodoluminescence, to measure the plasmon behaviour (a plasmon is an oscillation of the free electrons in the solid), which is important in the field of optics.